Sheffield Hallam University and Infraglo (Sheffield) Limited

To use advanced electronic and product design methods to develop a robust New Product Design methodology which will be applied to the design of innovative Internet of Things products for integration and deployment with burner products.